Addressing an urgent need of the film and television industry: Managing QC of film and television content remotely using SaaS

This project replaces the highly manual and equipment-intensive quality control checking process for film and television content with a cloud-based software solution.

This will enable the process to be carried out remotely, allowing continuation of the supply chain and safeguarding jobs that are currently at risk due to Covid-19 restrictions.

The new tool will also add value to the QC process by capturing and managing the huge number of data points created, resulting in increased data insight and a more efficient QC process.